GradPad

Gradpad is a professional portfolio development platform. The site enables candidates to build their professional portfolio through working on client projects, which they have successfully won through a bidding process, this will allow candidates to demonstrate their commitment to their profession and enhance their skills in a practical environment.